Comprehensive solutions of healthcare improvement based on the global Registry of Stroke Care Quality

RES-Q+ will build on the success of RES-Q (REgistry of Stroke Care Quality) - currently, used by many EU countries and 74 worldwide - to improve stroke care quality by collecting and analyzing hospital discharge reports. RES-Q+ will revolutionize these improvements by capturing the whole patient pathway. The solution will combine NLP with a clinically-validated semantic model to automate ingestion of hospital discharge reports in different languages and assist with audit and feedback. This will include creating a standard model for such reports and using AI to impute missing data. Further augmentations include the creation of two novel AI voice assistants, one to help patients provide feedback on their health and the other to help physicians provide high quality care. We will integrate all these tools into RES-Q+. This will be the basis for a European Open Stroke Data Platform, an open research platform for data aggregation, semantic harmonization and interoperability across European countries to promote the use and re-use of health data. We will facilitate efforts to define a standard European Stroke Hospital Discharge Report Exchange Format as a tool for better secondary use of data and healthcare in general. Consortium legal partners will develop a comprehensive legal and ethical toolbox as guidance towards legal compliance. This will boost wider adoption of such novel AI-based solutions by integrating all current and proposed Union legislation. Our clinical partners will provide medical records and steer the development to maximize clinical utility and validate final solutions. RES-Q+ will be deployed globally to solidify our position as European and global leader in quality improvement. Eventually we will guarantee citizens a similar level of quality control during hospitalizations as when flying in a commercial plane.